Physics informed machine learning to improve imaging-based quantification of airway structural and functional heterogeneities in lung disease

Imaging the lungs is a routine clinical test in chronic airway diseases such as severe asthma and chronic obstructive pulmonary disease. In this proposal, using a large Imperial College hosted data bank of lung CT scans suitable for quantitative analysis in asthma (n> 2,500) we will develop a physics informed AI model based on multi-physics application and data assimilation to determine the precise role of regional lung structural and functional heterogeneities in asthma pheno-endotyping.